Active integrated photonic nonlinear interferometry

The sensing and imaging of biomolecules and gases lies at the heart of many useful technologies. It can be used to measure molecular concentrations in solutions, which can in turn tell us about reaction rates and changes to molecules over time. While classical sensors can be used for these purposes they have some limitations. The use of classical light can limit the sensitivity which one can achieve, and can limit the wavelengths and power levels one must operate in. Quantum approaches can circumnavigate these issues, especially through employing nonlinear interferometry which can enable infrared imaging while
using cheap and simple detectors. This PhD will investigate the integration of nonlinear interferometers into nanophotonic systems, including active components such as optical modulators, sensitive on-chip detectors, and laser sources.